Sustainable Materials for Innovative, Low Emissions applications in the CIrcular ciTY (Acronym: SMILE CITY)

SMILE CITY provides realistic circular systemic solutions to support the evolution towards a carbon-neutral, environmentally sustainable, toxic-free, circular economy by 2050. The contribution to C02 reduction works on two levels: - an intensive use of recycled materials in replacement of virgin ones, without decreasing the performance of final products; - the use of such products and applications to increase sustainable mobility. The project aims to integrate innovative systemic solutions in up to 100 km of cycling paths and implement 20 e-bike charging stations, developed using different types of recycled urban waste: construction materials, EoL tyres and EoL batteries from Electric Vehicles. The foreseen innovations include the creation of e-bike charging stations made of recycled concrete precast elements and PV panels equally produced with recycled materials, the installation of recycled rubber moulded products for urban furniture such asrubber bollard, lane dividers, and rubberized asphalt, which contributes both to increase sustainability and safety. SMILE CITY will thus assemble the technological state of the art of the different value chains involved to implement circular systemic solutions in 7 different EU and non-EU countries, backing the transition towards a regenerative, inclusive and circular economy at local and regional scale across Europe and therefore boosting interregional and cross-border cooperation. In addition, the project will also increase resource efficiency, reinforcing Europe’s strategic autonomy and reduce the negative environmental footprint related to current recycling techniques of the considered urban waste value chains. By supporting awareness raising and information spreading, SMILE CITY will engage both citizens and industrial leaders in the green transition towards climate-neutral solutions for Circular Cities, bolstering the market uptake of circular solutions through regional and local actions. Two partners are CCRI members.